Integrating CameraForensics with Law Enforcement Workflow

CameraForensics have developed tools to assist law enforcement agencies with victim indentification

investigations in online child sexual exploitation cases. This feasibility aims to identify and work with

international collaborators and stakeholders in the industry to find innovative ways in which the technology

can be used within existing law enforcement software tools and processes.